ORA (Round 5) Staying in the Rural: Contemporary Life Course related Senses of Belonging, Mobility and Rural Community Participation

To date population geography research has focused on migration. Especially in rural areas, those who do not move are seen as a residual category and their motivations for staying receive limited academic or policy attention. STAYin(g)Rural investigates why and how people stay in rural areas at different stages of their lives. It acknowledges that people elect to (selectively) belong to and participate in rural areas and that different types of mobilities influence their staying processes.

A mixed methods approach is employed which combines a questionnaire survey, semi-structured interviews and focus group discussions in three peripheral and depopulating rural case study regions: east Groningen (Netherlands), south Tyrone (Northern Ireland) and south Lower Saxony (Germany). STAYin(g)Rural focuses on three life course stages which are known triggers for re-negotiating residential choices: young adulthood, family formation and post-retirement.

STAYin(g)Rural will yield significant new insights on: (i) contemporary types of rural stayers and staying processes; (ii) how rural belonging and mobility relate to processes of staying and active participation to maintain rural quality of life, and (iii) how these are performed in different geographical contexts and at different life stages. Preparation of, and outcomes from, each research phase will be shared and discussed with rural stakeholders via national Steering Groups, case study seminars and an international workshop.

Potential impact
Academic output/impact: STAYin(g)Rural is intended to contribute to the conceptual understandings of staying in a rural context and to acknowledge the contributions of stayers to rural community life. Academic output will include international (peer reviewed) journal publications (with a minimum of three (open ac-cess) planned per WP), conference presentations and conference working groups. Target journals include the Journal of Rural Studies; Population, Space and Place; Sociologia Ruralis; Progress in Human Geography. We have previously published in these journals. Target conferences include: European Society of Rural Sociology; European Rural Geographies (hosted by University of Groningen 2020) at which we intend to organise a Special STAYin(g)Rural Session; Royal Geographical Society; Nordic Ruralities; International Conference on Population Geographies. Again, we have previously presented and organised workshops at these. Prospects for a book will be discussed with leading publishers (such as, Routledge). From the start of the project, the PhDs/ PDRA will maintain a tri-lingual project website providing access to findings and project news. This will be presented in such a way that it is understood and used within and outside academia.

Non-academic output/impact: We anticipate that the main non-academic (public and policy) beneficiaries will be rural residents, local community representatives, and local and regional rural policy-makers. STAYin(g)Rural will have extensive contact with rural stakeholders in the Netherlands, UK and Germany via national Steering Groups. These Steering Groups (established at the start of the project) will include 8-10 case study-specific community and life course stage representatives, and local and regional policy makers. The following have confirmed their willingness to participate in a national Steering Group: (Netherlands) Province of Groningen, Knowledge Network of Population Decline and Province of Groningen, (UK) Rural Community Network and Fermanagh and Omagh District Council, and (Germany) Village Facilitator Network of south Lower Saxony and District Göttingen. National Steering Groups will formally meet six times and inform the development of the project, discuss preliminary findings, and explore/ disseminate potential policy impacts.

A number of non-academic and co-created dissemination activities are planned for Year 3: First, case study specific seminars will be arranged in each country (all attended by the three PIs and PhDs/ PDRA). These will present and discuss the project's findings with the local community (including participants in the project) and highlight similarities and differences between the three countries. Local community and policy representatives will be invited. Second, an international stakeholder workshop (hosted at the University of Groningen) is planned. All Steering Group representatives will be invited, and STAYin(g)Rural will financially support non-funded community representatives to attend. The international workshop will explore cross-national policy aspects of the project's results, share stakeholder experiences and practices, and develop policy recommendations. Third, and informed by the case study seminar and international workshop discussions, a Research Findings Summary (in Dutch, English and German), including policy recommendations, will be prepared, distributed to policy and community agencies/ organisations, and made available on the project web site.

Findings from the project will help inform rural policy decisions: too often policy-makers have focused on migration trends (in- & out-) and ignore those who stay. Understanding the processes by which residents stay can help policy-makers devise policies that enable greater numbers to stay and importantly draw on the considerable social capital such groups possess for the maximum benefit of rural communities.